The search for Higgs boson decay to charm quarks:

I start my project by first analysing the Z+c-jets process and contributing to the measurement of the Z+c-jets cross section which is the major background to Higgs decay to charm quarks. I will then contribute to the H->c(c) analysis, specifically in the VH channel.